Improving Urban Networks Resilience by Transferring Security and Resilience Fundamentals Developed for IT

Aims
Determine a way to improve urban resilience by transferring and applying some principles, knowledge and/or techniques developed from the development of Information Technology (IT) networks into urban networks.
Objectives
* Create a comprehensible theoretical framework that, among other things:
- Express clear abstract underlying principles of computer security and resilience.
- Determine a resilience definition applicable to the IT network context and explain how the underlying principles translate into other disciplines.
- Judge what computer security principles could be applied, why and how their fundamentals would be universal.
- Find main differences between IT Networks and urban networks; why those differences exist and how one could help to solve problems present on the other.
- Assess a way to measure resilience. Explain reasons for the metrics to be chosen.
- Study cases of resilience in different areas besides computer science and evaluate how the principal underlying concepts are similar
* Determine some particular translation (possibly a technique) among computer science that could be fitted to improve urban network resilience.
* Raise awareness among Engineering areas about the powerful conceptualisation available in Computer Science and the applicability of the underlying concepts that drive information technology.
* Judge a particular technique among computer science that could be fitted to improve urban network resilience.
What questions does the project intend to answer?
Would it be possible to improve urban resilience by transferring and applying some principles, knowledge and/or techniques learnt from the development of Information Technology (IT) networks into urban networks?
Proposed Methodology
In this study, I propose to use a mix of qualitative and quantitative methods and, due to the conceptual nature of the subject, a thorough emphasis on the theoretical framework is a top priority.
1. Theoretical Framework
Initial stages on the methodology will dedicate a significant amount of time into exploring related literature. As a consequence, the process of writing the main general tome cannot be left to the end and would be a continuous effort since the beginning (Appendix A, General Aspects). Some advances in how to write the dissertation have already taken place (Appendix C).
2. Quantitative Methods
It is assumed that once the stage three is achieved, a quantitative experiment would be created. Some advances about what kind of experiments could be done and how to analyse them have already taken place (Appendix C).
3. Qualitative Methods
On the qualitative front, it is envisioned to write a series of articles/publications that allows the participation in conferences and be able to interact with other academics and register their appreciation, if possible. I have envisioned at least 6 papers, some of them to be targeted at Computer Science and Engineering conferences and journals. This articles could be included into the final dissertation tome.